University of the West of Scotland and Frog Systems Limited

To embed artificial intelligence knowledge and apply advanced data-science techniques in order to provide a platform for improved productivity and enhance the service offering.